STRAPP: Trusted Digital Spaces through Timely Reliable and Personalised Provenance

STRAPP is a collaborative project to address the issue of trust in the use of shared digital systems, by developing innovative uses of provenance information to enhance the decision making process. Modern businesses rely heavily on information stored and processed by computer systems to make crucial, high value business decisions, frequently based upon data collected and manipulated by many distributed sources and services. Trust in this information relies critically on its provenance (where it comes from, how generated etc.), which is normally unknown. STRAPP will develop a novel provenance framework for trusted digital spaces that is secure, dependable, personalised, provides context-aware, timely information and advises the user of the level of risk associated with the information.